Qualitative Measurement Methods: Building an accessible, interoperable model for measuring public engagement in Oxford University's GLAM Sector

Qualitative Measurement Methods: Building an accessible, interoperable model for measuring public engagement in Oxford University's GLAM Sector